A Network for Regional e-Infrastructure Centres

This proposal is for the resources required to grow a collaborative environment within which the EPSRC-funded Regional Centres can:

* work with funding bodies as one cohesive set of organisations to support their member organisations and to reach out both to industry and to those HEIs that are not already associated with a Regional Centre;

* share their experience and expertise, and agree and disseminate best practice for delivering a crucial national infrastructure that is built on rapidly changing technology;

* clarify those aspects of the national e-Infrastructure, and its use, that are best delivered through Regional Centres, rather than local or national facilities, and learn how to optimise provision in these areas; and

* share and co-ordinate tasks which benefit the whole high-end computing community (whether compute- or data-intensive), while still retaining their individual identities, focus and missions.

A common, cohesive approach for the Regional Centres interfacing with other e-Infrastructure centres in the UK ecosystem is a key enabler to a more effective national, integrated e-Infrastructure. A number of important common issues are already apparent, including: training, outreach to new users and organisations, common access and authentication methods, engagement with UK industry and commerce, and shaping the UK strategy for providing and exploiting a national cutting-edge e-Infrastructure. A major component of the proposal is to to explore these issues, map a way forward and, where resource implications permit, implement common or cooperative structures to address them.

Potential impact
The beneficiaries of this proposal, and how they will benefit, are described in the beneficiaries section. There are a number of aspects of this proposal that we have adopted in order to ensure that there is maximum impact on those beneficiaries. In summary, there are a number of pathways that we will adopt in order to deliver that impact.
* Coordinating activities across the Regional Centres to optimise user experience and maximise access and enhance ease of use: this will ensure that users--whether new or experienced, academic or industrial--can reap the greatest benefit from high-end e-Infrastructure with as little effort as possible.
* Actively reaching out to new research communities: we will identify key areas in the Industrial, Public Services and Academic sectors, target our publicity appropriately, and identify how to adapt our training provision to facilitate exploration and uptake within these communities.
* Develop an alumni network amongst current and recent users of the Regional Centres, and work to support them in bringing their expertise and knowledge of using high-end e-Infrastructure effectively to their new and future employers.
* Ensure that our critical analysis of the UK e-Infrastructure landmap, and its relation to the needs of the broad community the Regional Centres serve, is delivered to Government and funding bodies, and is used to shape the UK strategy for developing and maintaining the e-Infrastructure needed to underpin international success for UK plc.